Remote Additive Manufacturing Control for Uninterrupted Facility Management - (RAM-Ctrl)

The **RAM-Ctrl** project will develop agnostic, remote-control systems and procedures for Additive Manufacturing (AM) operations and facility management. A local, scalable central control platform (CCP) will be developed to manage multiple AM systems from different machine manufacturers. A remote control hub (RCH) will be implemented to access the CCP and manage AM builds remotely. Remote commands will be delivered from the RCH to manipulate AM systems and launch build files. The aim is to improve efficiency and productivity of AM shop floors and enable technicians to implement Remote Working (RW) procedures during health and societal crises such as the Covid-19 pandemic. A metal medical demo part will be manufactured remotely via CCP and RCH. The **RAM-Ctrl** project will enable efficient and secure procedures for remote transferring of AM build files in different AM platforms. It is expected that the **RAM-Ctrl** solution will shorten production time and simplify supply chain complexities in the manufacture of critical medical components that cannot be manufactured locally at the medical facilities. Furthermore, the **RAM-Ctrl** solution will help protecting technical jobs across the AM industry enabling implementation of RW procedures at the shop floor, especially during health crises that demand social distancing at the work environment or even social lock downs. Also, the proposed solution will improve productivity and facility management efficiency in AM shop floors, especially when these operate with different AM platforms.